Testing New Products for Oil and Gas Industry

Stainless Steel Services Ltd (SSS) established in 1987, has a long-standing customer base of companies in various industrial market sectors in the UK and EU. We also provide expert technical advice to help customers in material selection for various applications. Our products include stainless steel, aluminium, aluzinc coils, strips, sheets and pipes. We are now looking to expand our market and develop new products specifically designed for Oil and Gas Industry as we see a huge potential for our new painted metal products to be used in corrosive and high temperature environments that the industry is exposed to.

These new products are especially designed for these environments, but require various test data before acceptance by the industry. Through this project, we are looking to get our products tested to meet the industry standards for corrosion resistance and durability.
We are thus looking to get external help to conduct these tests as we do not have the capability in-house.